Scalable AI integration module for RideScan AI

RideScan enables a novel AI safety mechanism in autonomous robotics. This project focuses on developing an automated integration framework that will allow RideScan's proactive safety technology to work seamlessly with a wide variety of robotic systems, regardless of manufacturer. This innovation addresses a growing challenge in robotics: as autonomous systems become more widespread, ensuring they are safe and interoperable across diverse environments and platforms becomes increasingly complex.

Current safety solutions in robotics tend to be reactive, identifying issues only after they've caused failures or disruptions. RideScan's technology is different. Built on cutting-edge academic research, it can detect uncertainty and anomalies in robot behaviour before problems occur allowing early intervention to prevent system breakdowns or unsafe scenarios.

This project will make it easier and faster for organisations to adopt safety-first AI across robotic fleets used in high-risk sectors like healthcare, logistics, public services, and mining. By developing a generic integration layer, RideScan's system can be rapidly deployed across different robotic platforms, making it highly scalable and commercially viable across global markets.

The project will also contribute to the UK's leadership in responsible AI and robotics. It will create high-value jobs in robotics R&D, strengthen local collaboration with innovative companies in the UK, and support RideScan's involvement in shaping global safety standards for autonomous systems including the emerging ISO 4448\.

In the longer term, the project will help unlock international expansion, with RideScan aiming to play a key role in making AI-driven robotics safer and more trustworthy worldwide. By turning advanced research into practical, deployable tools, the project supports both innovation and public confidence in robotics.

This funding will accelerate our path to market and help ensure the UK remains at the forefront of AI safety innovation.